The Foundations of Ontology

Many philosophers try to find out what exists. For instance, some philosophers investigate whether numbers exist; other philosophers investigate whether tables exist; still others investigate whether there are supernatural beings. Many other philosophers remain sceptical of philosophical attempts to find out what exists. They offer a number of different reasons to justify this attitude. Some claim questions such as 'Do numbers exist?' are unintelligible; others claim that, whilst the questions are intelligible, attempts to answer them are futile; still others claim that the questions can be answered trivially. But all of the critics agree that philosophers should not spend their time trying to find out what exists.\n\nIn our project, we will defend philosophical inquiries into what exists, through arguing for a new account of the nature of these inquiries. We will show that they can be defended from all of these objections provided that their nature is correctly understood. This work involves clarifying the meaning of the questions (such as 'Do numbers exist?') which these inquiries seek to answer. It also involves explaining why they cannot be answered simply through appeal to common sense or science but require distinctively philosophical reflection. \n\nVery many philosophers make claims about what exists: for instance, philosophers of mind presuppose that there are people and brains, and philosophers of language presuppose that there are sentences. Our work will serve to protect these areas of philosophy from radical revisions. And it can be regarded as a case study in how to defend the legitimacy of an area of philosophy, with potential implications for the legitimacy of other areas of philosophy.\n\n

Potential impact
Our research concerns the nature and legitimacy of certain inquiries within metaphysics. Having carefully reflected on the matter, we do not expect our research to have impact in the sense defined by the Research Councils. Philosophical debates (such as the ones to which we will be contributing) are characterized by controversy, and it can take many years for a theory to win widespread acceptance, so we think it makes little sense to speak of disseminating the results of our research. Since first-order debates within metaphysics are poorly understood by the public, we do not think that it would be appropriate to build into our project activities designed to inform them about our metaphilosophical work on the nature of these debates.